MorphFit Gentle Movement Project Ltd

The MorphFit Gentle Movement Project Ltd provides an exercise programme specific to our ageing population and individual needs. Sessions are centred around chair- based and where appropriate standing exercises. These are delivered in a blended format via our digital platform, where you can choose to attended from the comfort of your own home or at our modern purpose built lifestyle and rehabilitation facility located in Hamilton, Scotland.

Our instructors boast 15 years 'experience both within the health and fitness industry and working with special population groups. Over the years they have proudly helped Scotland's ageing population improve their physical, mental and emotional wellbeing through exercise.

The programme offers a much needed physical and mental stimulus and brings a wide range of health benefits including-

\*Reducing the impact of illness and chronic disease

\*Enhancing mobility, flexibility or balance

\*Increasing energy levels

\*Weight maintenance

\*Improving sleep

\*Boosting mood and self confidence

\*Improving brain function

Current and former service users detail how the MorphFit Gentle Movement programme has impacted them-

_"I hope that you are able to continue to provide this very useful and essential service, especially under current circumstances. It has certainly helped me positively and I feel all round much better both physically and mentally"._

- Dr Bawa, Participant

_"These classes are very important to me, They have made a huge difference to my quality of life"_

-Gerie, The Haven

_"I have received such lovely feedback about the peer support clients have enjoyed during these classes and knowing others have similar difficulties really helps to reduce isolation"._

- Kirsty, Beatson Cancer Charity

Our objective is to deliver fitness and wellbeing services back into the ageing community providing access to essential health, fitness, lifestyle and rehabilitation services.